Scale-up research for the world's first glue derived from industrial bio-waste to make furniture recyclable

Our project and associated challenge theme will focus on combating the reliance of the adhesives sector on traditional petrochemical manufacture, through the inception of a value-driven, novel, bio-manufacture process capable of repurposing and extracting value from a well-established waste stream. In this way, we will facilitate a new sustainable era of scalable and environmentally friendly adhesives primarily within the engineered wood sector.

Current adhesives rely on toxic oil derivatives and are produced from arable leading to a heavy CO2 footprint and significant water consumption respectively, often with poor adhesion properties in the case of bio-adhesives. Our non-toxic, sustainable adhesive stems from the waste stream of a large global industry that currently utilises large quantities of fresh water to dilute their remnants and pump them down the drain.

This project will culminate with the production of a scalable 1-ton batch of adhesive that can be successfully integrated into pre-existing manufacturing sites for both engineered wood and packaging without compromising the ability of the adhesive to meet compliance requirements. The associated revenue will catalyse BindEthics' ability to further accelerate production capacity and fund accreditation for applications into the carbon-intensive automotive and aeronautical industries while simultaneously minimising landfill waste and accelerating the transition to Net Zero by 2050\.

Key players in the sector 3M, Henkel and BASF have attempted to develop bio-adhesives however their solutions are often expensive, require momentous volumes of water, and still rely on fossil fuel additives for their adhesion despite sustainability claims. The product bio-manufactured through this project will be the first 100% waste-derived bio-adhesive, drawing foreign purchasing power to the UK and accelerating economic growth